HEALTHCRED - application for further funding regarding Health Credentials for Covid-19 infection

Impact of the Covid business disruption will be felt by organisations for years to come. Particularly hard hit were industries considered non-essential and those operating high-contact settings, such as sports, tourism, arts and entertainment. However these industries make up the bulk of the UK economy and contribute hundreds of billions to GDP. While re-opening of businesses has begun to take place, these industries are not able to recover sustainably, while those like restaurants are not able to operate at full capacity, and therefore are not commercially viable or sustainable.

Re-opening of businesses has been conditioned with obligations to mitigate the risk of generating new clusters of the Covid infections for restaurants, bars and larger social places like stadiums and airports. In addition, following recent government advice, venues newly reopened venues are obligated to collect customer information, including personal data, which they may end up doing with a low level of security. Existing digital solutions are centralised honeypots of citizen data which are susceptible to cybersecurity breaches and fraud.

We have developed the HEALTHCRED solution, which enables businesses to mitigate risk of spurring new Covid infections, and enabling them to reopen at full capacity. HEALTHCRED presents Covid test information as well as self reported symptom, temperature and contact/travel check all in one simple QR code that can be read by the regulatory personnel at the venue, event or organisation. Our solution has been developed with the B2B customer in mind, and supports businesses in their reopening strategies by mitigating health risk concerns. It further aligns with the newly developed ISO travel risk standard for hotels and we have proven the concept of being able to integrate it, by piloting an integration with a large commercial Telecoms operator.

This project will enable us to expand the development of our technology by layering on additional encryption methodology, integrating with a commercial retail partner for validating the technology, and integrating the upload of Covid test results in a live setting. Reply Ltd is the UK entity of the wider Reply Group, who have a global reach and a developer and support community to ensure that the application can be deployed effectively at commercial scale. It will take 6 months of rapid development, testing and validation, and will include a public opinion study for use of the application.

The resulting solution is multi-purpose, and can serve a wide cross-section of industries to help businesses sustainably recover their customer bases and revenues in a safe and effective manner that wouldn't roll back existing efforts of the NHS and governments to control the virus, but rather enhance the efforts to support the NHS and save lives while simultaneously supporting economic stability for citizens. The application maintains citizen data security, prevents fraud and decreases risk of discrimination. HEALTHCRED is adaptable to future scenarios of outbreaks, other epidemics or pandemics, and other use cases where digital health credentialing plays an important role, for example travel vaccinations, blood and organ donations, and transplant scenarios.